Neuronal target-specific hippocampal memory functions

Theme: World-Class Underpinning Bioscience

Spatial learning and memory are two aspects of the hippocampal function. It has been suggested that spatial memory is part of a hippocampal memory network that links memories across spatial and non-spatial dimensions. Different populations of pyramidal neurons located in the ventral Cornu Ammonis 1 (vCA1) of the hippocampus send direct projections brain regions involved in emotional processing. I investigate the functional role of these distinct projection neurons in the context of spatial memory to further our understanding of how the hippocampus relays memory to other brain regions.

The main goals of the project are:
1. Investigate spatial coding in vCA1 neurons.
2. Investigate whether any of these neuronal populations are differentially modulated by learnt
appetitive stimulus and whether they encode the stimulus valence independently of its location.
3. Investigate how coding in these neurons evolves during learning of locations with appetitive stimuli.